Lean Design Processes

This innovation project involves the development of lean design processes within an architectural practice to improve service delivery. The intended outcomes of the project aim to improve client satisfaction, whilst improving productivity and service delivery timescales.